FDI into University R&D Campaign - Midlands Pilot

The proposed programme will fund a two-year FDI into University R&D Campaign piloted in the Midlands. It leverages work led by a coalition of seventeen regional universities and supported by multiple government departments (including DSIT, GREAT and UKRI) to develop market-ready propositions to drive international investment into the region's universities. The Programme will:
1) deliver a measurable and tangible increase in FDI into university science, research & development; through...
2) the promotion of science and innovation opportunities in the Midlands articulated across five core sectors and aligned to the UK's International Technology Strategy's priority technologies; via...
3) a series of targeted outbound investment missions and inbound R&D investor engagement that leverages universities' existing global connections with international research partners, industry and alumni in six target markets aligned to the ISPF's priority country list (Australia, Germany, Japan, Singapore, South Korea and the USA); and in doing so...
4) serve as a proof-of-concept pilot with strong programme evaluation that provides a strong evidence-base for the development of national policy that expands a more proactive, intentional approach to securing FDI into R&D in the next CSR.